ALPHA Agriculture - Cloud integrated cameras for agriculture

This project entails the construction of the ALPHA AI cloud platform for the precision agriculture sector. FOTENIX currently produces multispectral 3D cameras with particular use cases, e.g. disease detection in strawberries. The products are developed in conjunction with machinery/robotics providers and trained on trial data before being deployed in the field. This project focusses on a cloud architecture to sit between the camera systems and the customer's dashboard, which will enable an additional revenue stream that supports the translation of FOTENIX's software and data analytics capabilities to its customers (machinery) and end-users (growers).